Trained Immunity - Improving Immune Health of Livestock

My vision is to characterise and exploit BCG vaccination induced trained immunity to improve animal health, productivity and welfare. If successful, this approach offers a solution against the threat of antimicrobial resistance by improving immune health of livestock. In addition, trained immunity can increase productivity and thereby reduce the level of methane production associated with livestock production.
Infectious diseases of livestock, some of which can also infect humans, significantly impact animal health and welfare and the global economy through animal loss and reduced production efficiencies. According to the World Organisation for Animal Health (WOAH), 1.3 billion people worldwide depend on animals for their living and each year an estimated $300 billion is lost to animal diseases in livestock. Moreover, infectious diseases in ruminant livestock have the potential to contribute to global methane emissions by elevating methane outputs associated with inefficient animal production. Ever increasing spread of infectious diseases threatens to create a vicious climate-livestock-disease cycle. One largely understudied concept for improving livestock health and reducing infectious disease burden is trained immunity. Trained immunity is a long-term functional modification of cells in the innate immune system which leads to protective responses to successive unrelated challenge by different infectious agents. Functional reprogramming of innate immune cells drives these responses. However, the exact mechanisms that lead to trained immunity in livestock are not fully understood. Mycobacterium bovis BCG (BCG) is the best described example of a vaccine that can induce trained immunity. In humans, vaccination of children with BCG to protect against tuberculosis (TB) reduces neonatal mortality and provides heterologous protection against bacterial and viral diseases in high incidence settings. In cattle, preliminary data suggests BCG vaccination results in increased milk production. Functional trained immunity, i.e., increased immune responses to heterologous stimulation, has been demonstrated in cattle vaccinated with aerosolised BCG and heat-killed M. bovis, and in naïve monocytes using in vitro models. Although epigenetic control underpins the long-lasting effects of trained immunity, the molecular mechanisms responsible for trained immunity in livestock are yet to be described. Therefore, advancing our understanding of innate immune memory and heterologous protection induced by BCG in cattle is timely and important for stakeholders involved in livestock health. I propose to use BCG as a model to characterise and understand trained immunity in cattle, to demonstrate heterologous protection, and evaluate the impact of BCG vaccination on antimicrobial usage within vaccinated herds.
My hypothesis is that M. bovis BCG vaccination induces sustained trained immunity in cattle resulting in non-specific protection against heterologous infectious agents leading to a reduction in the use of antimicrobials in livestock.
In this UKRI FLF I will address the following knowledge gaps: (1) the molecular control underpinning trained immunity (2) the role of myeloid cells in trained immunity, (3) the efficacy of heterologous protection induced by BCG vaccination against a major livestock viral pathogen, bovine respiratory syncytial virus (BRSV), which is a major cause of bovine respiratory disease (BRD) in early life and (4) the impact of trained immunity on antimicrobial usage within cattle herds.
I will provide the first map of trained immunity induced by BCG vaccination of cattle using epigenetic tools, real-time metabolic analysis, and advanced co-culture systems to define immune health benefits in cattle. I will also test the hypothesis that BCG vaccination results in increased productivity and reduced antimicrobial usage.